LAntibiotic Production: Technology, Optimization and improved Process

Technical abstract
The aim of this project is to analyse the regulation of lantibiotic biosynthesis in actinomycetes. Lantibiotics are ribosomally synthesised peptide antibiotics that undergo a variety of post-translational modifications. The project will focus on NAI-107 (also known as microbisporicin) produced by Microbispora sp. The aim is to understand how the production of this compound is activated, and to dissect the roles, and relationships between, both pathway-specific and global regulatory genes. The interaction between lantibiotic biosynthesis and self-resistance will also be analysed.